Mapping inbreeding depression in wild red deer

The project will use genome-wide marker data to map the observed inbreeding depression in the long term, individually-monitored study of wild red deer on the island of Rum.